The role of Hox genes in the specification of circuits controlling specialised behaviours

Animals, mouse, fly or humans, generate different stereotyped movements associated with different specialized body parts along their body axes. We, for example breathe (diaphragm), chew (jaws) and walk (legs). The nerve circuits that control these movements are located at different points along the axis of the nervous system. This means that, somehow, as the nervous system develops, groups of nerve cells at different positions are specifically assembled to make the different circuits for these specialised behaviours. How is this controlled? We know that the Hox genes have a role in this process and my experiments are designed to show exactly how these genes control the formation of locally specific patterns of nerve cells required for movement. I will use the fruitfly Drosophila because developmental mechanisms are conserved between different animals and because Drosophila is excellent for genetic and cellular manipulations. Another advantage of the fruitfly is that the different parts of the nervous system arise from similar sets of progenitor cells that are repeated along the anterioposterior axis. So the question I will ask is How Hox genes control the assembly of these of equivalent sets of cells into different specialized networks for specific patterns of movement?

Although the work is aimed at uncovering fundamental principles it has potential to benefit society. It is likely that many diseases of the human nervous system (e.g. schizophrenia, epilepsy and autism) arise from the improper assembly of neural networks early in development. By studying the mechanisms of neural development in flies, we can uncover core principles that could subsequently be used to inform clinical research aimed at understanding the developmental basis of human neural disorders.

Technical abstract
Segmental specialisations along the body axis, eg. distinct appendages, are matched and controlled by similarly segmentally specialised neural circuitry. How neural networks diversify remains unknown and is the centre of this investigation.

We will focus on the nature of regional differences within the central nervous system, and how during development the Hox genes act to determine the formation of distinct, specialised neuronal networks that generate a diverse behavioural repertoire at different levels of the body axis. Drosophila will be used as the experimental model because the question of position specific diversification along the nervous system axis is simplified, both genetically and cellularly. In particular, each segmental unit of the Drosophila nervous system is derived embryonically from a common repeated groundplan of progenitors and early differentiating neurons. These equivalent sets of cells diversify to produce different circuits and will be the focus of my work.

My specific objectives are:
1. To map the connectome of homologous networks controlling specialised behaviours in
different Hox domains. We will use Electron Microcopy volume reconstructions to describe the presynaptic patterns of connectivity of RP3 motor neurons that are located in different Hox domains and support distinctive behavioural outputs.

2. To show how divergent connectivity patterns modify neuronal function. We will characterise the neurons identify in objective 1 and show how different regional changes in morphology and connectivity modify the network activity and its output.

3. To analyse the role of the Hox genes for the specification of circuits assembly and function.
We will reveal to what extent modifying the Hox expression of individual neurons reconfigure their connectivity and the function of the circuit they from part to ultimately generate a specialised behaviour.